Angaza Africa - Harnessing solar and wind power to provide sustainable energy access in rural Kenya

Creating sustainable economic growth and education in rural Africa requires zero carbon energy in local areas. However, the majority of current propositions are either expensive, complex, fragile or hard to deploy. Angaza Africa will show a different way. Utilising a portable hybrid system, combining solar, wind and battery developed at Glasgow Caledonian University and a citizen-based business model led by E-Safiri Charging in Kenya, Angaza Africa will demonstrate a new way of creating power. Innovate UK funding will enable a partnership between UK academia and small-scale rural industry in Kenya that will transform the lives of people in a sustainable way.